SWEPT2

The SWEPT2 project aims to develop a sophisticated tool for modelling wind turbine wakes and wake interactions in the
context of large wind parks, primarily offshore. Such models are essential for improved wind farm designs with improved
energy yields. The Imperial College contribution is to improve the understanding of the flow physics associated with large
scale rotor wakes interacting with the turbulence in the atmospheric boundary layer and with downstream rotors. This is
aimed at improving the turbulence modelling in the CFD calculations of flow through the whole wind park array of HAWTs.
Comparisons with experimental measurements at laboratory scale and at full scale to help validation are intended.

Potential impact
Very considerable growth is currently predicted for the offshore wind industry to fulfil renewable energy obligations. An
improved prediction tool for large wind parks, which are the standard deployment planned to achieve this growth, has
capability to make a large financial contribution to the UK economy through reduced wind park maintenance and increased
energy efficiency.